Origin and Evolution of Water in the Moon and the inner Solar System

Understanding the source(s) of water in Solar System planetesimals, which are considered the building blocks of terrestrial planets, is critical for constraining the fundamental processes involved in planetary accretion, differentiation and the development of habitable worlds. Beyond our Solar System, the search for life on Earth-like exoplanets is one of the grand challenges of 21st-century science. Unfortunately, we do not fully understand the sources of Earth's water, making it very difficult to extrapolate to exoplanets. Although we think of inhabited Earth as water-rich, only 0.03% of its mass is in surface water. This is almost too small to explain. The scientific consensus is that Earth acquired its water by accreting a fraction of its mass from C-type asteroids / carbonaceous chondrites; but these typically contain 10-20 wt% H2O, and models based on this source tend to predict a much higher fraction of water accreted by Earth.
An alternative is that Earth accreted very little carbonaceous material but ingassed H2 (which was oxidized to form H2O) directly from solar nebula gas in contact with an early magma ocean. This idea was long disfavoured because it was thought that Earth took much longer to grow and form a magma ocean, by which time the solar nebula gas would have dissipated. However, recent discoveries in the exoplanet field are causing us to re-examine ingassing as a source of hydrogen on Earth and other planets. At the same time, there are strong geochemical and isotopic hints that hydrogen ingassing did occur on proto-Earth and Theia (Moon’s progenitor) and that early Mars had a thick hydrogen atmosphere.
In this project, we will test the hypothesis of a nebular contribution of H (water) to the Earth-Moon system by studying selected lunar samples, complemented by a group of unique meteorites, representing some of the earliest differentiated planetesimals, forming before the gas dissipation from the nebular disk. This proposal is built upon the light element isotope measurements expertise using NanoSIMS at The Open University (OU) and the complementary expertise of collaborators bringing experience from additional analytical and modelling techniques.
The main goals of the project are:

To establish the endogenous signatures of volatiles in the Moon through investigations of lunar samples providing a window into the earliest history of the Moon formation and its subsequent differentiation, and by extension the early Earth
To constrain the isotopic composition of H in early Solar System planetesimals, which could have a shared history of volatiles in the Earth-Moon system, and assess the “uniqueness” of each planetesimal H reservoir
To test the hypothesis for a nebular source for volatiles in the inner Solar System objects through modelling of the data in an astrophysical context

Our results will have an impact across the wider planetary science, astrobiology, and astrophysical modelling communities, providing a new understanding of the origin and distribution of water in the Moon and other inner Solar System planetesimals.